The Role of Wilderness in Shaping the East Anglian Romanesque

Eco-critical studies of medieval art and architecture are still extremely scarce. This project will critically evaluate the Romanesque art of the East Anglian Fens in relation to the unique environmental conditions from which it was born, aiming to understand the role of the physical world in shaping artistic choices. In doing so, this project will contribute to the pressing endeavour to remove the hierarchy between the human and the non-human in a bid to further understand our
deep relationship with the environment amid an ecological crisis (Glofelty, 1996).

This project will examine the connection between the Romanesque and the physical environment through the concept of 'wilderness'. Rooted in its Anglo-Saxon etymology, 'wilderness' traces back to 'wild(d)eornes', meaning the place of the wild beasts (Myers, 2015). Taking an interdisciplinary approach, I will consider what 'wilderness' meant in terms of the physical landscape as well as the evolution of the idea in literature, theology and folklore. This concept will serve as a framework, guiding the examination of the physical alterations of the 'wilderness' such as fen drainage and land clearance, the Norman colonisation of the 'wild' land and its people, and the interconnected relationships among beasts, vegetation, and humans in Romanesque art.